Addressing multi-morbidity in the NHS: Optimising antibiotic therapy in obesity using intelligent, personalised clinical decision support systems

Managing the presence of several medical conditions together (multi-morbidity) is a significant challenge to healthcare. Obesity is one condition often associated with other long-term medical conditions, such as diabetes and heart disease. Obesity puts people at high risk of developing infection and increases the chance of poor outcome of treatment. This includes increased risk of death, increased length of stay, and readmission to hospital. The management of infection in obese patients is challenging for a number of reasons: 1. The individual may not present with typical signs of infection; 2. They may be taking lots of medications that can interfere with antibiotic treatment (called polypharmacy); 3. They may be at higher risk of acquiring an antibiotic resistant infection; 4. There is little evidence to support best practice of infection management (diagnosis, antibiotic selection, and dose optimisation) in obese individuals; and 5. Patients with multiple medical conditions are often managed across a number of different specialties and care settings (community and hospital) making continuity of care difficult. This project will build on our previous NIHR i4i Product Development Award: Enhanced, Personalised, Integrated, Care for Infection Management at the Point-of-Care. We will develop a computerised decision support programme (called a clinical decision support system) that uses artificial intelligence and routine electronic health data to improve the diagnosis and management of infections in obese patients. Patients and healthcare professionals will engage in the co-design of the decision support system throughout the project via working groups. Work will focus on obese patients with infections in both medicine and surgery. This will link our groups expertise in the development and evaluation of technology to improve antibiotic use with world leading research in the field of obesity.